Critical Technologies Accelerator Extension

The Critical Technologies Accelerator (CTA) provides the critical mass of resource and expertise to develop prototypes for the quantum, photonics and semiconductor technology markets. With these markets in their infancy, the CTA will work on projects that are too risky in terms of technology and timescale for individual companies. The aim is to position local companies to be first-to-market with innovative products, opening volume market opportunities and creating economic and social value through sales, exports and high-value jobs.

The CTA takes existing expertise and capability from across the Scottish supply chain, augments it with the deep expertise of the University of Glasgow and creates a Centre with a new central engineering team to work on the project.

As funded, this central engineering team will provide flexible expertise that will work in parallel across several sub-projects using photonic and quantum technology. Each of these has been co-created with at least one industry partner and focuses on a key emerging application.

They have clear activities, milestones and deliverables that target the development of new photonic and quantum systems and build on existing capabilities in the industrial partners to establish a supply chain for commercial products. Key primes, and the end customers of the final overall systems, are involved in the CTA and will ensure the specifications and performance of these new solutions meet market needs.

There is a clear reporting structure for the CTA. The University of Glasgow (UofG) is the lead institution with academic and technical leadership provided by the Director of the CTA as PI, supported by the CTA Technical Project Manager, who leads the project management of the wider CTA portfolio. Additional leadership and management support will be provided through the association of the JWNC Director of Strategy. This will constitute the Leadership Team.

Each sub-project will have a technical team from the participating partners coordinated by a UofG lead academic. They will bring technical leadership to manage the complexity, risk and performance of the respective sub-projects and they will report to the Leadership Team on a regular basis. A Management Board, comprising the leadership team, and academic leads will meet on a quarterly basis. It will review status, manage risk, review financial performance, and take remedial actions as required.

The sub-projects have been chosen after extensive consultation with industry at workshops and events organised to discuss the formation of supply chains in quantum technology and related areas.